Small molecule G-quadruplex ligands as candidates to combat AMR

Guanine-rich DNA sequences can form four-stranded secondary structures stabilised by a central cation known as G-quadruplexes (G4s), which have garnered significant interest across multiple disciplines for their potential applications as therapeutic targets, functional materials, and catalysts. These G4 structures play crucial roles in essential cellular processes, including transcription, replication, DNA repair, and telomere maintenance. Small-molecule ligands that target G4s present a promising strategy to disrupt DNA processes and induce genetic instability in cancer cells. Most G4-targeting ligands bind to the DNA in an irreversible manner and thus they do not allow for the reversible modulation of G4 function.1 To address this, our group has been developing "photoresponsive-G4 ligands" that allow the regulation of G4 topology through external stimuli.

We previously identified a novel pyridinium-functionalised AB scaffold G4 ligand that was able to target G4 structures in bacterial genomes/transcriptomes, exhibiting promising antibacterial activity (MIC values < 4 ug/ml) against multi-drug resistant E. coli.3,4 Based on these preliminary results, we have developed a new class of AB probes that undergo reversible two-way isomerization upon UV/visible light exposure, which will be used to identify the role and function of G4s as antimicrobial candidates.

1. M. Dudek, L. López-Pacios, N. Sabouri, J. J. Nogueira, L. Martinez-Fernandez, and M. Deiana. J. Phys. Chem. Lett., 2024, 15, 9757-9765. 2. Y. Takebayashi, J. Ramos-Soriano, Y. J. Jiang, J. Samphire, E. Belmonte-Reche, M. P. O'Hagan, C. Gurr, K. J. Heesom, P. A. Lewis, T. Samernate, P. Nonejuie, J. Spencer and M. C. Galan, bioRxiv., 2022. 3. J. Ramos-Soriano, M. Holbrow-Wilshaw, E. Hunt, Y. J. Jiang, P. Peñalver, J. C. Morales and M. C. Galan, Chem. Commun., 2024, 60, 10-13.